New Control Methodology for the Next Generation of Engine Management Systems

Despite of the fact that electrical cars are under development and have the potential to provide alternatives for short distance light duty transport, the internal combustion engine will continue to be the main power unit in vehicles for several decades to come. Compared with extensive research on combustion and after-treatment systems, little work has been completed with respect to engine system control optimisation, leaving considerable room to improve fuel economy and lower emissions. Current engine calibration process relies on deriving static tabular relationships and the corresponding values between each calibrated engine operating point, with closed-loop feedback control to adjust the settings accordingly for air-fuel ratio control in real engine operation so as to meet the performance targets and emissions legislation. Such a widely adopted method, however, is not efficient in achieving the best fuel economy of the vehicle due to the constraints in the time duration and cost of engine-bed based calibration. Environmental conditions changes, the time required for the closed-loop control to respond, cycle-by-cycle variations, and cylinder-to-cylinder variations make the current engine control impossible to handle the the optimisation of the engine functionalities.

The development trend for future engines is towards an on-board intelligence for control and calibration and some research activities for the development of model based control systems are reported in literature. However, feasible strategies to control the engine operation cycle-by-cycle and cylinder-by-cylinder are not yet available.

Expanding the work of the applicants in the related areas for many years, the overall Goal of this project is to use a combination of joint efforts from 3 research groups with expertise of engine technology, control technology and computing algorithm in order to develop and test a new engine control and calibration methodology with on-line intelligence built in. This overall goal will be achieved through realising the following objectives:

(1) To develop a full real-time multi-cylinder engine model for cylinder-resolved-control purpose
(2) To develop a novel engine control strategy involving optimization of control points and control point locations, and multi-objective evaluation of test cycle performance
(3) To develop dynamic multi-objective evolutionary algorithms for online engine control optimization
(4) To demonstrate the implementation of the engine control models initially on Hardware-in-the-Loop (HIL) dSPACE system and then further rapid prototyping on a test engine.
(5) To compare the engine performance using the new techniques with traditional calibration and control approaches, and demonstrate improvements in terms of engine output, fuel consumption, and emissions.

The new engine control methodology will be evaluated on a new Jaguar gasoline direct injection (GDI) engine model.

Potential impact
While the control of the engine operation cycle-by-cycle with optimal calibration will be necessary but it is impossible without a new generation of engine management system. A successful conclusion to this project will lead to a new concept engine technology. This proposed project will combine the expertise of mechanical engineering, electrical/electronic engineering and computer science with the goal of developing the next generation of engine calibration and control strategy. It can be expected to have a significant impact on the current practice in the motor industry. It will take the R&D and application of new engine control technology in the UK to an international leading level and has great potential to make contributions to the reduction of global energy consumption and CO2 emissions and thus contribute to the environmental protection. A number of industry companies have shown a great interest in the proposed research and the impact of the project can be envisaged in the support letters supplied by the industry partners.

This project will generate a considerable amount of knowledge to advance the methodologies in engine calibration and control. The new knowledge will be exploited and used by the industry in order to explore this technical path. The result of the project will be passed to industry in the most effective way and the OEMs involved are currently producing over 1 millions engines. Opportunities to reduce the time required for engine calibration and optimised control of engine operation will have a significant cost implication which would be cascaded to the OEM partners and all partners will benefit by passing the knowledge on to their practice in production. The implication of the research results, however, will not be limited to the products of the industrial partners and shall be available for exploitation by all members of the consortium within the agreed distribution of IP.

Dissemination of outcome of the research will be through various arrangements: (1) The results will be reported in various publications, and presentations will be made through participating in national and international seminars and conferences in the UK/ Europe and the world including SAE World Congress in Detroit, and SAE Powertrain, Fuels and Lubricants Meetings, and IEEE conferences, as well as in international journals with professional organisations such as the IMechE, ASME and IEEE. (2) A userful forum for timely dissemation across the country's engine commnuminty will be UnICEG (University IC Engines Group), through which 3 seminars are organised to share research findings with scientists, reseachers, engineers, and PhD students. (3) Archives will be filed by academic theses, papers and, where appropriate, patent applications. (4) A publically accessible webpage will be created at the beginning of the project and updated regularly to report findings and progress. (5) Regular project meetings are to be mutually hosted by University and industrial partners to review the project progress and to discuss the challenges encountered and technical direction. (6) Progress at all stages will be written into reports which will be distributed to all partners. (7) The principal investigators will organize all the engagement activities in a timely manner. (8) The anticipated intellectual property rights (IPR) will be covered and protected by standard University/Industry practice.

A showcase will be created to demonstrate the merits of the project outcomes and to encourage industrial engagement from other motor companies and engine manufacturers. Also, the research fellows and the research students will work closely with the industrial partners and engage in their potential future products development. Development in this present research area can be expected to have a significant impact on the current movement to new engine calibration and control strategies in the motor industry.